The Tamworth Scrapbook

We are proposing a "Scrapbook of Tamworth" that pulls together a series of new photographs showcasing the historical and listed buildings in Tamworth.

This content will be linked via augmented reality triggers throughout the book. These codes will provide an interactive experience for the reader and trigger a range of multimedia assets including additional picture galleries, video tours, local poets and storytellers reading out their work and additional written information ensuring each person reading the book has a unique, personal experience of Tamworth through the book.

There are some books available explaining the history of Tamworth but they tend to be in black and white and don't convey the vibrancy of the town centre now and the juxtaposition of old and new that makes Tamworth what it is.

Everything we do for this project will be sourced locally to ensure the local economy is supported and that other local businesses benefit from the funding.

This book will appeal to both locals and visitors to the town.